Market research of Quantum Random Number Generator-based encryption platform for Cooperative Intelligent Transport Systems (C-ITS)

Random numbers are a critical component of encryption/cybersecurity which currently relies heavily on Pseudo Random Number Generators (PRNG). These algorithms are deterministic & vulnerable to hacking. Increasing interconnectivity of our devices (IoT) is now leading to an accelerating rise in frequency and impact of both hacking & cybercrime. Both trends illustrate the critical importance of proper security for devices and communications. An effective way to address the problem is to use Quantum Random Number Generators (QRNG). The inherent entropy at the core of quantum mechanics makes quantum systems a perfect source of randomness. However, existing QRNG technologies are large, expensive and only optimal in static environments, e.g. server farms. TeskaLabs and Crypta Labs are co-developing QRNG products which can provide miniaturised, end-to-end encryption without reduction in device speed/encryption rates. Example use cases for our technology include critical infrastructure, healthcare, military communications, transport and logistics.

There is an urgent need for encryption for the newly expanding Cooperative Intelligent Transport Systems (C-ITS) mandated by the European Commission as part of a multi-billion-euro infrastructure programme. C-ITS will define security standards to allow road users and traffic managers to share information and use it to coordinate their actions. Exchanging data between different actors in the transport system means supply and demand can be matched in real time, leading to a more efficient use of resources, be it a shared car, a container or a rail network. Digital technologies help reduce human error, by far the greatest source of accidents in transport. They can also create a truly multimodal transport system integrating all modes of transport into one mobility service, allowing people and cargo to travel smoothly from door to door. And they can spur social innovation and ensure mobility for all, with the emergence of new players and new forms of value creation such as the collaborative economy. Communication between vehicles, infrastructure and other road users is also crucial to increase the safety of future automated vehicles and their full integration in the overall transport system. Road safety and traffic efficiency could vastly improve -- enabled by highly secure and robust digital connectivity between vehicles and between vehicles and transport infrastructure.

This project will conduct a regional and industrial feasibility study on a QRNG-based encryption platform to evaluate the market opportunity for the technology within C-ITS, together with prospective routes to market and potential industrial partners for propelling the chip & software towards commercialisation.